Determining extremophiles biological extremities with fluorescent nanosensors

How will we travel to, colonize, and sustain healthy life on Mars? At a time when the world's space agencies have formed the Global Exploration Roadmap for the long-term human habitation of the planet, this doctoral training programme is focused on addressing this grand challenge. Findings will also be applicable for more classical terrestrial applications on earth.

"We came all this way to explore the moon, and the most important thing is that we discovered the Earth." - William Anders

This goal cannot be achieved within one research group or within one discipline and requires a fundamentally new approach to scientific research, bridging global research groups and scientific disciplines. We will do that from the viewpoint of, and using our expertise in, agricultural engineering, plant chemistry, food chemistry, food processing, pharmaceutical manufacturing & formulation, and sustainability.